Singular vortex dynamics and nonlinear Schrodinger equations

Physical and numerical experiments reveal an unexpected dynamical behaviour of vortex filaments in ideal fluids and superfluids. This unexpected behaviour manifests itself in the appearance of singular shapes, such as corners, in the evolution of the vortex. The proposed research aims to advance our mathematical understanding of the processes leading to formation of such singularities in some well-known models for the evolution of vortex filaments, and in certain intimately related nonlinear Schr\"odinger equations.

Potential impact
The proposed research would have an impact on a number of different areas of fundamental science and would have clear beneficiaries in the short, medium and long terms.

The proposer, the research assistant, the School of Mathematics and the University of Birmingham constitute the short-term beneficiaries of the proposal presented here. The funding of this programme of research would provide the proposer with the resources and focus needed to consolidate her position as an independent researcher at the interface of harmonic analysis and partial differential equations, after two recent periods of maternity leave.

It is anticipated that the postdoctoral researcher would benefit from a period of intensive training and collaboration with the proposer, and would be exposed to an international community of scientists in related disciplines. This experience would provide the postdoctoral researcher with the support required to go on to develop his/her own independent career in this fertile field.

The expected increase in the number of academic visitors to the School of Mathematics in connection with the proposed programme promises to contribute to the interchange of ideas and the formation of new collaborations.

In the medium term, due to the cross-disciplinary nature of the proposed research, this project aims to have a broad impact on researchers working in theoretical fluid mechanics, dispersive PDE and harmonic analysis. Thus the potential academic beneficiaries belong to all three of these areas. In addition, it is expected that the analytical techniques develop to study the singularity formation phenomena addressed here will be of significant independent interest within the analysis community in the UK and internationally.

In the longer term, the proposed research aims to contribute to developing the shape of the UK research landscape at the important interface of rigorous mathematical analysis and applied mathematics. It is anticipated that the success of this application-driven theoretical research programme would lead to further investment and help facilitate the emergence of more widespread expertise at this broad interface. In particular this would lead to an expansion in doctoral training capacity and ultimately sustainable research strength in a more comprehensive portfolio of application-driven mathematical analysis.

As is historically the case, ambitious research focussed on furthering theoretical understanding of physical processes, such as that contained in this proposal, often culminates in major economic and societal impact in the long term. Although such claims are of course tentative, these considerable benefits rely on sustained investment in fundamental research of this nature.